Reshaping Narratives: Art, Mythology and Feminism in 1970s Italy.

This project will explore three female artistic groups practising in 1970s Italy: Cooperativa Beato Angelico,
Donne/Immagine/Creatività and Le Nemesiache. The study is grounded in the context of Italian feminism, which
emphasised cultural frameworks based on the female experience. By analysing the groups' reconfiguration of
myth, I propose to investigate how these practices reconstructed fundamental narratives, which in turn generated
new meanings. By navigating through these queries, the research will add new insights into the intersections of
feminism, mythology and the transformative potential of creating new cultural orders.